Opening the door to a greener future - utilising sustainable materials and processes in the residential door market

This project looks at designing and developing new production techniques and processes to reduce the carbon footprint of the multi-million pound UK residential door industry.